Dynamics of disordered networks

We study the dynamic properties, both structural and elastic, of a variety of systems ranging from granular media, such as sand, to polymer networks. We have extended the existing statistical mechanics theory for granular media to describe dynamic structural evolution of such systems and we have begun working to theoretically describe the visco-elastic response of rigid and semi flexible polymers of complex shape with an aim to understand the rheology of DNA hydrogel networks. These have recently been studied experimentally and have potential pharmaceutical applications.